The University of Essex and Recruitment SMART Technologies Limited KTP 23_24 R1

To develop a new "Job Discovery" Natural Language Processing (NLP) Chatbot which will help provide a superlative candidate advice and access to all potential opportunities when visiting the career page of an organisation.